VErification of Battery material pilot line Operation for commercialisation (VEBO)

IPL will take advantage of its developed, (10 ton/year) battery material pilot line to develop LFP/LFMP material samples for pre-commercialisation purposes (delivering samples to off-takers / strategic partners to assess and test IPL battery materials). IPL has already signed Material Evaluation Agreement with partners to assess IPL materials for potential strategic involvements. The advanced material is capable of overcoming the State of the Art, based on the demonstrated superior features including, 40-50C maximum discharge rate with ~88% of capacity retention at 10C discharge rate.

VEBO's LFP/LFMP material customers are EV Giga-factories and cell manufacturers that require reliable, higher performance material to improve their current LFP/LFMP cells at a competitive price.

The overall product value propositions for end-users and taxpayers include:

* Higher power density and discharge rate
* ~30% lower cost (or ~30% more capacity)
* 20% less weight & material consumption
* ~3 times more capacity in cold temperatures, at high discharge rates
* Safety & reliability
* Security of supply
* High rate recovery (great cathode for fast charge anodes)

IPL's incredible expertise and skills has been established to mature the technology and bring the solution to the market, with a great expected impact for end-users, suppliers and the environment. The expected outcomes are verified and test LFP/LFMP material samples based on 10 ton/year pilot line, logical extension of the business strategy, securing off-takers and further expansion which will contribute to the maximisation of revenues, operational growth and competitive position strengthen in EV battery sector.

VEBO project will pave the way for joint business venture between UK partners for the manufacture and deployment of an environmentally clean and affordable LFP/LFMP battery material. This will contribute to climate change mitigation, security of supply, job creation, economical growth and consequently, UK Government's net zero target plan by 2050\.